Advancing Sustainable Supply Chains and Social Performance Monitoring

Our sustainability platform empowers companies to measure and improve their environmental performance through tailored recommendations. With the support of this grant, we aim to expand the platform to enable large companies to monitor their suppliers' environmental impact and social sustainability practices, enhancing supply chain resiliency and promoting more sustainable business practices. In addition, we will incorporate tools to promote reuse, including recommendations for product reuse and extending product lifecycles. Our project aligns with the goal of promoting Sustainable UK Materials and Manufacturing by encouraging more sustainable business practices that will benefit both the environment and the economy.